Queen's University Belfast and GRP Systems Limited

To increase the product range and improve the quality, design and performance of the composite access hatches/tank covers manufactured by offering modifications to the composite compounding and processing routes.